Digital Cassava Genebank - Phase 1

Technical abstract
1) Elucidate the genetic makeup of the global cassava collection held at the CIAT genebank.

Genotyping-by-sequencing data from the DArT-seq platform will be available for 4,000 genebank

accessions by the end of 2016. We will analyse these data to reveal the genetic relationships

between these accessions and to provide a molecular framework for trait-association studies.

2) Assemble and deploy a foundational suite of software tools for a Digital Cassava Genebank. We

will deploy the Germinate data warehouse and associated software tools for storing passport,

characterisation, and GBS data, linked to Digital Object Identifiers (DOI) of genebank accessions

where available. We will develop pilot software that enables Germinate to communicate with, and

automatically upload data from GRIN-Global.

3) Whole-genome sequence a group of high-value accessions. We will sequence a set of frequentlyused

cassava accessions, assemble reads, call variants and deploy appropriate browsing tools.

4) Capacity building and scientific exchanges. Two research staff from CIAT will visit NIAB and SRUC

for training in quantitative genetics and bioinformatics applications. Two PDRAs from SRUC and NIAB

will visit CIAT to take stock of passport and characterization data to be uploaded to Germinate and

to demonstrate the approaches and results from the GBS data analyses.